Ocean Circulation and Ice Shelf Melting in the Bellingshausen Sea, Antarctica

The aim of this work is to assess the transport of warm CDW onto the continental shelf in the Western Bellingshausen Sea, and to assess the impact of this warm inflow on ice shelves in the region.